Smart E-forms for patient care in Virtual clinics

This is a project to deliver smart forms which enable a patient to deliver key information about there condition to a healthcare provider that is looking after them in a structured way. The patient will be able to use these forms and associated technology to monitor there condition and get regular feedback on progress.